Topological Light-Matter Interactions and Optical Forces

This project will study the light-matter interactions of topologically structured beams and pulses with a focus on novel electromagnetic phenomena involving optical forces.